Feyncodes

Feyncodes is an innovative method of accelerating the early stages of learning of computer
programming, aimed at educators and young people. Feynlabs proposes to develop software
that will open up the 'universal language' of Computer Programming for learners, providing
an architecture of understanding that will allow the learner to comprehend the implementation
of different computer languages. This gives the student a huge head-start when they move on
to learning specific programming languages. Feyncodes will, in a sense, be the grammatical
primer, a Rosseta Stone of computing pedagogy. The Feyncodes programme will be available
to use on desktops, laptops, smartphones and tablets. This device is being developed by
renowned technologist Ajit Jaokar, through his educational resource company Feynlabs.
Feynlabs is a company set up to innovate coding and wider ICT educational methods. Ajit
Jaokar is the managing director. He has worked in the digital technology sector for many
years, founding Futuretext, which specialises in identifying and researching cross-domain
technology trends. He also conducts courses at Oxford, mainly in the area of next generation
telecoms. Ajit is also member of the World Economic Forum's 'Future of the Internet' council.
Forbes published an interview with him in June 2013 about the Feynlabs coding education
concept and the Miami Herald recently published an article in March 2014 concerning the
project.